University of Bath and Industrial Tomography Systems plc

To develop linear array electrical resistance tomography (ERT) and electrical capacitance tomography (ECT). Image post-analysis will also be part of this sKTP.